CALYX : Cold-Atom Light via efficient Cavity Extraction

Project CALYX : Cold-Atom Light via efficient Cavity Extraction

This project addresses a fundamental, rate-limiting, aspect of matter-to-light conversion; de-risking a path towards cavity-coupling that can unlock greater performance from quantum computing, sensing and networking systems.

This project takes Nu Quantum's existing microcavity know-how into ColdQuanta's proven cold-atom system-platform; maintaining a large separation between the atoms and the cavity surfaces, whilst providing a roadmap to strong atom-cavity coupling to enable efficient photon extraction.

The project approach is to demonstrate - in a realistic environment - a path towards techniques that can _offer significant competitive advantage_ to high-value quantum systems offering compute, security and sensing functionality; allowing customers and partners a highly differentiated offering.